Queens University Belfast and CDE Global Limited

To develop a range of novel, market leading technical design solutions for use in the mining industry,processing minerals such as iron ore , gold and coal.